Virus Life Cycles at Multiple Scales: Biology of virus-infected cells

Technical abstract
This project is a Topic within the larger Institute Strategic Programme: Virus Life Cycles at Multiple Scales. In this Topic we will study the mechanisms by which viruses replicate and assemble progeny virus in the infected cell. To do this we will use classical virology, genome-wide CRISPR knock out screens and transcriptomic, proteomic and single cell analysis of gene expression and virus-host interactomes in infected cells, to understand viral gene function and virus-host interactions required for replication. We will use high-performance light and electron microscopy to understand the structure of viral replication organelles and the assembly of new viruses inside infected cells. We will combine systems and bioimaging datasets from multiple virus families and use artificial intelligence to probe combined datasets for common pathways and novel transcriptomic and proteomic signatures in virus infected cells.

Virus-host interactions found to be essential for viral replication will provide gene editing targets to leverage additional funding for the generation of disease resistant livestock with external partners.

We will use our fundamental understanding of replication mechanisms to generate new rationally attenuated viruses by genetic modification and evaluate their phenotype, including in the development of organoid cultures and ex vivo tissue systems in which outcomes in vitro can be correlated with pathogenic outcomes in vivo. We will investigate co-infections within cells to understand how viruses compete and how RNA viruses evolve by mixing genetic material by recombination or re-assortment.

Anticipated outcomes from this topic are: 1) Improved fundamental knowledge of mechanisms of virus replication; 2) Understanding the complex patterns of cellular alterations in response to different viruses; 3) Identification of virus-host interactions as gene editing targets for disease-resistant livestock; 4) Novel, rational strategies for virus attenuation; 5) Development of systems to understand effect of viral co-infections on disease outcome; 6) Understanding mechanisms for genetic mixing between viruses.